Versatile LED

"We have patented and developed innovative LED signage which will take the signage market by storm whilst also offering a new method of applying temporary signage.

In order to exploit the product fully whether it is through a potential license deal, partnership or self-manufacture we require some aid.
Such aid is IP strategy help and exploitation and finalising our first market product.

With o international interest in our idea it is important that we can showcase to an above standard degree. "